Formulating functional materials for additive manufacturing of flexible electronics

Additive Manufacturing is a fast growing field, that already enabled a number of advancements in structural manufacturing. To fulfil its potential as technology for manufacturing of functional parts for applications from healthcare to optoelectronics, new materials suitable for AM processes are needed. This project will focus on development and formulation of low dimensional materials as well as functional polymers for inkjet process. The properties of these materials (electronic, optical, mechanical, etc) will be tailored for specific applications. The successful development of this project has potential to bring a step change to fundamental understanding underpinning materials formulation, as well as the inks developed might have potential commercial value.